Edge Hill University and Business Insight 3 LLP

To develop a holistic framework that will integrate existing capture devices,support integration of new devices and report analysis of data captured form multiple sources.